Characterising Emotion Regulation Development in Adolescence

Life is full of frustrations, annoyances and things that distress us. The ability to control or regulate our emotions when these occur is crucial to our mental health and wellbeing: evidence shows that poor emotion regulation is associated with symptoms of depression, anxiety and aggressive behaviour. Research suggests that emotion regulation abilities are still developing in adolescence (broadly, the second decade of life). This is not surprising because parts of the brain involved in regulating emotion are also still developing. At the same time, adolescents must deal with increasingly adult challenges as they grow up.

Adolescence is a time of heightened emotions, and mental illness associated with poor emotion regulation is most likely to develop during the adolescent years. However, little research has studied how different aspects of emotion regulation develop in adolescence. The term emotion regulation refers to several mental processes, which can be broadly divided into 'explicit' and 'implicit' components. Imagine an adolescent has an argument with a friend and is very upset. Explicit emotion regulation would mean using conscious strategies to reduce distress, e.g. thinking 'my friend was just in a bad mood.' With implicit emotion regulation, the adolescent may not be consciously thinking about their distress, but it may nonetheless impact on their ability to concentrate, e.g. on schoolwork. Effective implicit emotion regulation means the distress would have only a small effect on ability to concentrate.

One of the aims of the proposed project is to chart the development of both implicit and explicit emotion regulation in adolescents aged 11-16. Research suggests that brain development in regions involved in emotion regulation is especially pronounced in this age range. Implicit and explicit emotion regulation abilities will be measured using computerised tasks completed at school. Performance will be measured both cross-sectionally (comparing adolescents of different ages (11-15 years), tested at the same time) and longitudinally (seeing how performance develops in the same adolescents between one year and the next, i.e. at 11-15 years and then at 12-16 years). Using both cross-sectional and longitudinal methods will enable a more complete picture of emotion regulation development to emerge, as will the use of both implicit and explicit emotion regulation tasks. The aim is to provide a more comprehensive assessment of emotion regulation abilities than so far exists in adolescence.

Another important aim of the study is to look at links between adolescents' emotion regulation abilities and their social and emotional wellbeing, including symptoms of anxiety, depression, and aggression. While the study will focus on the general population, the aim is to highlight potential mechanisms of early vulnerability to symptoms associated with poor emotion regulation. We will use questionnaires to ask adolescents how often they feel anxious, depressed or aggressive, as well as how they get on with peers. Parents and teachers will provide further information about adolescents' behaviour.

Based on previous evidence, we predict that adolescents who perform well on the computerised emotion regulation tasks will report fewer symptoms of anxiety, depression and aggression. However, the dataset will enable several research questions to be addressed for the first time. We will look at whether specific aspects of emotion regulation relate particularly strongly to social and emotional wellbeing. If so, this could provide a specific target for future attempts at improving emotion regulation in adolescence, with a view to improving wellbeing. We will also study whether there are certain periods during adolescence that are especially important for emotion regulation development, and whether current emotion regulation ability affects future wellbeing (mental health, social skills, and academic performance) at the one-year follow-up.

Potential impact
Who will benefit from this research?
The research has the potential to benefit professionals working in the field of child and adolescent mental health and wellbeing, including clinical and educational psychologists, teachers, and other youth workers. It would also be of benefit to adolescents themselves as well as their parents and carers. It may also have the potential to benefit policy-makers in the fields of education and mental health.

How will they benefit from this research?
Clinical and educational psychologists: The research is likely to be of benefit to these practitioners in the medium term. The findings will provide greater detail as to how different aspects of emotion regulation develop in adolescence, and how this development interacts with aspects of adolescent wellbeing, including mental health and social skills. I aim to liaise directly with these groups, so that the research findings may inform both preventative and intervention strategies implemented by clinical and educational psychologists working with adolescents. For example, the research will contribute to a much-needed evidence base for school-based strategies such as the 'Targeted Mental Health in Schools' (TaMHS) and 'Social and Emotional Aspects of Learning' (SEAL) initiatives. Eventually, I plan to work directly with these groups to develop an emotion regulation-based training programme for adolescents. Importantly, the aim would be to educate adolescents about ongoing development in this area of cognitive function, and to scaffold and support this development; rather than 'pathologising' adolescence or providing excuses for challenging behaviour.

Teachers and youth workers: The research will be of benefit to these groups in the short to medium term. I plan to communicate my research findings widely within these groups to raise awareness of the precise nature of ongoing brain and cognitive development in adolescence. This is vital in a field in which many strategies and initiatives are not evidence-based. In the longer term, it is hoped that the research will contribute to the evidence base on which new and improved initiatives can be developed, in partnership with these professionals.

Adolescents and their parents and carers: In the short term, I aim to communicate with these groups to raise awareness about adolescent brain and cognitive development in general, as well as the specific findings of the proposed project. A web resource will be set up for this purpose, and I will continue to speak at schools and public engagement events to raise awareness of my research and its implications. From previous experience, adolescents and parents value this interaction, as it helps them to better understand behavioural changes that may occur during adolescence. In the longer term, it is hoped that these groups will benefit from improved evidence-based initiatives that scaffold healthy emotion regulation development, as well as reducing the emergence of symptoms associated with poor emotion regulation.

Policy makers: I have previously contributed to policy reports including 'Foresight: Mental Capital and Wellbeing' and 'Beyond Current Horizons' (both 2008), detailing ongoing adolescent brain and cognitive development and its relevance for educational and social policy. Since then, the field of adolescence research has developed considerably, and the financial climate in which policies directed at adolescents are made has worsened. Policy makers can no longer afford to invest in policies without a clear evidence base. The proposed research will contribute evidence relevant to social and educational policies for young people.